Mapping cerebrovascular (dys)function in the early stages of Alzheimer's disease

As we age, blood flow becomes impaired, starving the brain of essential oxygen and nutrients and preventing the removal of waste products. The blood vessels within our brain also become leaky, allowing the entry of toxic substances from the blood causing brain tissue injury. These vascular changes can be detected up to 20 years before the clinical onset of Alzheimer's disease. The extent of blood flow reduction and degree of blood vessel leakiness correlates strongly with the onset of cognitive decline and accelerates disease pathology. We propose that drugs that can prevent or reverse damage to blood vessels will slow or even stop the development of AD (if given early enough).
Recent findings using a new method to measure the expression of genes in individual cells in blood vessels isolated from post-mortem brain tissue have provided new insights into the biological processes responsible for causing blood vessel abnormalities in Alzheimer's disease. To date, however, all of these studies have focussed on end-stage disease. This may provide limited insights into the causes of vascular damage which begin prior to disease onset in Alzheimer's disease. We will therefore undertake a large study, which will measure the activity of genes within blood vessels at both early and late stages of AD, across multiple regions of the brain that are known to develop disease pathology at different stages of disease. This study will enable us to identify the genes and pathways responsible for abnormal blood vessel function likely to contribute to the onset and the development of Alzheimer's disease and will inform future studies aimed specifically at restoring vascular function in at-risk individuals.
Damaged cells within blood vessels release proteins that can be detected in the cerebrospinal fluid that bathes the brain, obtained via lumbar puncture. These markers of blood vessel injury provide a window into the brain's vascular health. In complementary studies, we will measure novel markers of vascular injury in cerebrospinal fluid from living patients to determine whether these markers can be used to identify people in the very early pre-clinical stages of Alzheimer's disease. We plan to monitor the relationship between CSF levels of vascular damage and the onset of cognitive decline and markers of disease progression such as amyloid and tau levels using CSF samples from the same individuals who have been followed up and clinically assessed spanning a period of up to 20 years. These data will indicate whether vascular damage is indeed an early event in the development of the disease, as we suspect based on our preliminary work.
This study will help to identify potential biomarkers that can be useful to identify the existence of vascular damage in patients in the early stages of Alzheimer's disease who will most likely benefit from drugs that can be used to restore vascular function within the brain. It will also contribute to a better understanding of the genes and molecular pathways involved in causing vascular breakdown in the early stages of Alzheimer's, which will help efforts to identify and develop novel therapeutic targets for the disease.

Technical abstract
Blood-brain barrier breakdown and reduced cerebral blood flow contribute to cognitive decline and the development of pathology in the pre-clinical stages of Alzheimer's disease (AD). In this study, we will explore the hypothesis that dysregulated gene expression and protein signalling within the cerebral vasculature, that are associated with cerebral hypoperfusion and BBB breakdown, are tightly linked to the onset of disease pathology and cognitive decline in the early stages of AD. We will monitor the relationship between the expression of novel CSF biomarkers of cerebrovascular injury in relation to the development of cognitive decline in a large cohort of at-risk mid-aged participants spanning 20 years from the Wisconsin Registry for Alzheimer's Prevention (WRAP) longitudinal study. We will then map the spatial and pseudo-temporal relationships between altered vascular gene expression (snRNA-Seq analysis) and biochemical markers of vascular function (cerebral hypoperfusion, endothelial injury, BBB leakiness, pericyte damage) and AD pathology (Aß/tau) in whole brain homogenates and vessel-enriched fractions isolated from cases from the MAP-AD multi-omics brain atlas study. The study will allow us to investigate whether CSF biomarkers of cerebrovascular dysfunction, alongside classical AD biomarkers, could help identify patients with vascular damage most likely to respond to vascular-stabilising treatment, and to track disease progression in clinical trials. It is anticipated that a better understanding of the pathophysiological processes that underpin cerebrovascular breakdown in early stages of AD will lead to identification of novel therapeutic targets, which can be modulated to slow or even prevent disease progression.